Development of a modelling tool for performance optimization in pulsed plasma thrusters

Mar Space Ltd is the first company to offer pulsed plasma thruster (PPTs) suitable to cubesat and nanosatellites operations. Thanks to PPTs these classes of satellites can increase their capability e.g. increasing their lifetime in space, flying in a formation or modifying their orbit ultimately increasing the services they can provide hence their economic value.
The aim of this project is to develop a mathematical model to be used to design PPTs with optimized performances. The use of such a model will allow the consortium to avoid long empirical design phase hence resulting in shorter and cheaper design time and final product. This will allow Mars Space to respond more quickly to customers proving cost effective tailored propulsion solution.